Mark2MVP: AI-powered software platform to boost team productivity by analysing meeting behaviour

Low employee engagement at work is impacting productivity. Generational gaps in workplace norms are widening.

Yakbit provides new data, analysis and insights of the meeting forum, to both managers and the managed to improve engagement and productivity.

This project will further develop our MVP to inform continuing research and technical roadmap and enable simultaneous commercial exploitation of our product at this early stage. This will create jobs, rapid sales in 2025, and increase dramatically the likelihood of further private and required investment.